A critical examination of the 'Public Programme' within contemporary art.

From the informational to the informal, the practical to the performative, what a
contemporary art institution's public programme includes is seemingly limitless.
Despite the increasing visibility of this practice, it remains side-lined in institutions
and discourse. Yet, I argue it offers a unique vantage point from which to explore
publicness, as it is produced by the art museum and its extended spaces - the
contemporary art institution, art school and performance festival - in a manner
distinct from exhibition making and other forms of the curatorial. I ask in this thesis:
what can the space of the public programme tell us about what it means to become
public in the contemporary art institution?
It is my contention that publicness is both spatially and temporally constructed; we
must observe and quantify the feelings, responses, actions of ourselves and others
to truly understand it. Through a combination of queer theory, theatre and
performance studies, I attend more fully to the sensuous, affective and felt
dimensions of publicness, and trouble the abstract, singular public found in the
construction 'public programme'. Challenging pervasive spatial metaphors of
publicness that curatorial discourses often have recourse to, I then argue for an
alternative understanding of publicness as an emergent becoming.
My understanding of 'becoming public(s)' emerges from the art museum and how it
has been tied to publicness in rather uncomfortable ways, alongside close readings
of specific moments during events I have programmed or attended that left me
feeling uncomfortable, awkward, or uncertain how to respond. My findings are taken
back into practice in a series called That Awkward Stage: Private Workshops for
Public Programmers (2018-19). Inviting participants to share moments of discomfort
in their double role as programmer and audience, I analyse anecdotes shared to
answer my final research question: what could reframing publicness as a process of
becoming do to our understanding of the public programme in the contemporary art
institution? This thesis argues for embracing the discomfort around publicness as a
way to rethink the space of the public programme in ways that no longer take
becoming public for granted.